The Robert Gordon University and Kishorn Insulations Limited

To establish the impact of applying cavity wall spray foam insulation application on the integrity of timber framed buildings, generating scientific evidence to support its use, allowing the application method to be certificated and enabling these 'non-standard' properties to become mortgageable.